Development a portable fuel cell device as an APU system for heavy duty vehicles or power supply for portable applications

Research developing a portable fuel cell device as an APU system for heavy duty vehicles or power supply for portable applications.